LaserTau - Large area laser processing of Aerospace Structures using the Tau Robot Platform

Laser processing can enable higher productivity in manufacturing aerospace structures. However, the lack of large-scale, cost-effective manipulator has limited the applicability of the process – LaserTAU will address this by combining laser processing with the ‘TAU’ robot platform.